Shearing behaviour of fungal treated soils under low stresses

Landslides in granular soils are often triggered by rainfall; this phenomenon and the underlying mechanism of water infiltration resulting in increased pore water pressure (reduced suction) and hence lower shear strength has been well documented for natural hillslopes worldwide. Globally, up to 350 fatal landslides are triggered by rainfall each year; individual events can cause thousands of fatalities. In the UK up to 80 landslides and slope failures are recorded per month during periods of heavy rainfall. The main impacts of these are major disruption to transport networks with direct and indirect economic and social impacts. The cost of implementing remedial measures for natural hillslopes is substantial, e.g. Transport Scotland spent £13.3M at a single site (Rest & Be Thankful) along the A83 in Scotland between 2007-2019. UK climate change scenarios predict warmer, wetter winters and hotter, drier summers with increases in winter precipitation and rainfall intensity. Our changing climate will further impact on the stability of slopes in the UK, driving the need for novel approaches for their management and maintenance.
Traditional measures to mitigate shallow slope failures include soil nailing, ground anchors, grouting, slope reprofiling, installing geotextiles and improving drainage. These traditional interventions target localised instabilities and cannot be deployed effectively over large areas. The conventional materials used also have a high embedded carbon (e.g. steel and cement). Further, there is often a contrast between the properties of the 'hard' engineering materials introduced and the surrounding soil which can result in local erosion, or poor contact is achieved (e.g. between soil and geotextiles) which can contribute to failures. There is a clear need for lower cost, lower carbon, more sustainable solutions.
Dr El Mountassir at the University of Strathclyde is leading a research group developing fungal-based solutions for stabilising slopes. Multi-cellular fungi grow as hyphae (tubular structures consisting of chitin), and form complex networks as they explore their environment in search of nutrients, branching out and forming mycelium.
This PhD project will investigate the influence of fungal mycelium on the shearing response of soils. The study will investigate the influence of different fungal species, fungal growth duration and orientation of fungal hyphal networks on soil mechanical behaviour. Furthermore, special attention will be paid during the PhD programme to developing laboratory protocols to enable testing at low normal stresses relevant to the ground conditions close to the slope surface (0-2m depth), which traditional direct shear equipment is not well-suited to.